Heat transfer for hydrogen based propulsion

This project will explore the engineering science that underpins the use of hydrogen as a possible zero-carbon, sustainable fuel source in aircraft propulsion systems. The research addresses some of the critical engineering challenges in managing liquid hydrogen in the propulsion process. Liquid hydrogen requires compression and heating before being introduced into the combustion chamber, which results in a phase transition. The proposed fundamental research into this two-phase flow dynamics will facilitate the conditioning of hydrogen in the fuel system prior to burning in the combustor and is, therefore, critical to designing successful hydrogen propulsion systems.

The study will adopt an analytical and experimental approach to investigate the flow and heat transfer active in components used in cryogenic heat thermal conditioning systems pertinent to future aircraft engines. This work aims to understand and apply state-of-the-art instrumentation to quantify heat transfer in cryogenic fluids relevant to sustainable aviation. The project also aims to research beyond state-of-the-art instrumentation, designing experiments that explore the technical viability of measuring transient heat flows. Such measurements could provide data on local heat transfer rates, which may reinforce the output of numerical models in predicting the heat transferred in a hydrogen propulsion system. To mitigate the risks associated with handling liquid hydrogen, the project will first use cryogenic nitrogen as a safer and more manageable substitute in early-stage experimental work. The study will focus on studying cryogenic nitrogen under supercritical and vaporised conditions. If time permits, the established research methodologies will then be extended to investigate the performance of a liquid hydrogen system.

A particular state-of-the-art measurement technique this project will explore is the application of infrared thermography combined with inverse heat transfer problem processing to systems involving cryogenic fluids. While progress in this approach has been achieved internationally, it is novel to the UK aviation research environment. Additionally, the application of such techniques to the test conditions relevant to liquid hydrogen is entirely new. This project aligns with the scope of the EPSRC engineering research theme, specifically under the 'energy and decarbonisation' research area.

Companies or collaborators involved: Rolls-Royce is sponsoring this studentship at the Oxford Thermofluids Institute.